Healthy working life expectancy

The overall aim of this PhD project is to investigate population health and well-being through estimation of Healthy Working Life Expectancy (HWLE) with extensive data that has the capacity to explore factors that influence transitions between health and disability and from employment to not being in employment.
The novelty and particular strengths of this PhD proposal are:
1. the focus on the emerging concept of HWLE, an indicator which combines health and work and is increasingly valued by the project partner (the Department for Work and Pensions (DWP))
2. collaboration with the DWP to develop the research, optimise dissemination and provide the student with experience of working in a non-academic setting,
3. utilisation of an existing ESRC longitudinal dataset (the English Longitudinal Study of Ageing (ELSA)), and a large prospective cohort study (the North Staffordshire Osteoarthritis Project (Norstop)) which provides linkage of data from questionnaires to medical records; this offers the opportunity for the student to develop skills in quantitative analysis using large longitudinal datasets
4. the potential to identify factors that are amenable to change and could be targeted by health and social policy or in intervention studies to increase the number of years people with musculoskeletal disorders remain healthy and in work.

5. investigation of the combined effect of individual (e.g. musculoskeletal disorders), institutional (e.g. healthcare) and environmental (occupational) factors, on being unhealthy and out of the workplace.

6. the potential to direct further social science research and monitor the outcome of proposed interventions to maintain productivity and health in adults.